The consolidation of temporal information processing during sleep: behavioural and neural correlates

The learning of new skills doesn't depend only upon practice. Many skills improve gradually over time, and a key component of this improvement occurs during sleep. This means one may learn a new skill, like playing a piece on the piano, to a certain level one day and then find one's performance noticeably improved overnight. Important new discoveries about which skills improve with sleep and how such consolidation occurs in the brain have recently brought this field to the forefront of neuroscientific enquiry. These new findings are critical to our understanding of learning and to the development of optimal training strategies. Our research has recently extended knowledge of sleep dependent consolidation into a new domain by showing that temporal skills such as tapping a rhythm can consolidated during sleep. The work proposed here will build upon this finding at behavioural and neural levels. Behaviourally, we will further characterise temporal consolidation and determine whether it occurs for both movement timing and perceptual timing. Neurally, we will characterise the network of brain activity involved in these tasks, show how its function is altered by sleep, and determine how these alterations differ for movement timing and perceptual timing. Brain Networks: When we improve at skilled tasks, the brain activity associated with performing them actually changes. These changes are not all due to improved performance. Instead it seems likely that reorganisation of brain networks can actually lead to better performance, perhaps because it allows more efficient processing. In the past it was difficult to study networks of activity in the human brain because we had no way to measure them. The recent development of techniques for analysing connectivity between brain regions has changed this. It is now possible to visualise the activity of a network and to determine which areas act upon each other and how strongly they are connected. Our work will capitalise upon this new technology to study the brain network used in processing temporal rhythms before and after sleep. First, we will show how patterns of activity associated with temporal tasks are reorganised as a result of sleep. Second, we will determine which phases of sleep are most important for each of the observed changes. Third, we will explicitly test these findings by selectively inhibiting specific sleep stages and checking to see whether this prevents changes in the network. Reactivation during sleep: Studies of the sleeping brain have shown that the areas used to perform a newly learned task reactivate during specific phases of sleep. This reactivation has been linked to the extent of behavioural improvement the next day, suggesting that it is important for reorganising the network. To date, studies of reactivation during human sleep have used a technique called Positron Emission Tomography which has quite limited spatial and temporal resolution. We will study reactivation of the rhythm processing network during sleep using Magnetoencephalograpy (MEG), a technique which gives excellent resolution in both time and space. Because MEG is silent and non-invasive it will allow us to monitor brain activity while people sleep. We will be able to determine whether the rhythm processing network reactivates during sleep, which phases of sleep show this type of activity, and how such reactivation relates to subsequent improvement in performance. Because of the good temporal resolution offered by MEG, we will also be able to track changes in the network as it evolves over a period of seep. Overall, this research will improve our understanding of how skilled behaviour consolidates during sleep. This information will be of immediate practical value for the development of optimal strategies in skill learning.

Technical abstract
This research addresses the issue of how temporal information consolidates during sleep. This information is critical to optimisation of learning strategies for procedural skills. Behaviourally, we will determine whether consolidation of rhythmic tapping and monitoring is effector or modality specific. Neurally, we will characterise the brain network used in rhythm processing and examine its behaviour in rhythmic tapping and monitoring before, during, and after sleep. Our functional magnetic resonance imaging (fMRI) pilot data show that the neural activity associated with processing rhythms reorganises after sleep. The proposed work will describe how brain areas process rhythm using fMRI and connectivity analysis and compare this activity before and after sleep. Next, we will determine which sleep characteristics are important for plasticity by correlating changes in the rhythm network with sleep composition. The results of this correlation analysis will be tested by depriving subjects of specific sleep phases and examining the impact of deprivation upon network plasticity. All of these analyses will be performed separately for tapping and monitoring to allow comparison of plasticity in motor and perceptual systems. Our final challenge will be to visualise reactivation of the rhythm network during sleep. Recent studies have shown that brain activities associated with newly acquired skills recur during sleep, and the extent of this reactivation correlates with the extent of subsequent behavioural improvement. We will use magnetoencphalography (MEG) to monitor brain activity while subjects process rhythms before and after a nap in the MEG scanner. Data taken during the nap will be examined for evidence of reactivation using time-frequency analysis. We will thus determine when reactivation occurs, and how it evolves sleep. In sum, this work will extend knowledge of how skills improve during sleep and elucidate mechanisms for motor and perceptual timing.